Feasibility study for a new industrial biotech bioprocess for the manufacture of a novel biopolymer with unique properties

Synthomer have identified a market gap for a product which if made using industrial biotechnology would have improved properties and none of the drawbacks of similar materials made by existing manufacturing technologies. They anticipate that this product would be rapidly assimilated into one of their key market areas and leverage market acceptance due the the improved characteristics. Synthomer are a top 5 global supplier of emulsion and specialty polymer company with vast experience in this target market. Ingenza are a biotechnology enabler who develop novel bioprocesses using proprietary technologies. Ingenza will demonstrate feasibility for a bioprocess by creating a genetically modified microorganism capable of being used in Synthomer's product. Following the successful completion of the Feasibility Study, Synthomer and Ingenza expect to enter into a lasting collaboration to optimise a sustainable manufacturing bioprocess to replace conventional oil based synthesis.